Heriot-Watt University and OpenGoSim Limited KTP 24_25 R1

To improve simulation software to inform carbon capture sequestration, which will advance moves towards net zero by better supporting those companies seeking to capture carbon in reservoirs.